Structured Population Epidemic Models

"The project involves the development and application of methods for analysing stochastic epidemic models in structured communities, such as a population partitioned into households. Initially the focus will be on the effect of household structure on the disease-induced herd immunity level.
"